PACIFIC - Photonic Accelerator ChIp For InferenCe

We have developed the first massively parallel photonic data load accelerator chip for artificial intelligence (AI) workloads. Our approach is novel: Low-loss and broad-band amplification of light, enabling Coarse Wavelength Division Multiplexing (CWDM). This combination squeezes many more data streams into a light beam, compared to alternative solutions. Amplification minimises signal losses, allowing us to scale even further. As a result, we complement leading processing units; close the gap between current performance and market need, and (crucially) continue scaling to meet future needs. Our data load accelerator chip is optimised for the most widely used and compute-intensive AI tasks.